HORIZON-CL5-2021-D6-01-05 (Area B) — [SINFONICA]

SINFONICA aims to develop functional, efficient, and innovative strategies, methods and tools to engage CCAM users, providers and other stakeholders (i.e. citizens, including vulnerable users, transport operators, public administrations, service providers, researchers, vehicle and technology suppliers) to collect, understand and structure in a manageable and exploitable way their needs, desires, and concerns related to CCAM. SINFONICA will co-create final decision support tools for designers and decision makers to enhance the CCAM seamless and sustainable deployment, to be inclusive and equitable for all citizens.